Alternative motherhood: maternal trauma bereavement, and child disability.

This PhD, which is an interdisciplinary creative-critical project, will investigate the depiction of motherhood
focusing specifically on the representations of trauma as a consequence of bereavement and child disability. I
will explore Denise Riley's Say Something Back and Time Lived, Without Its Flow, as well as Tory Peters'
Detransition, Baby; I will use secondary sociological research to root the lyrical self within the context of
real-world experience and explore literatures role as social messaging. Creatively I will explore alternative
motherhood narratives to challenge social norms and praxis.